Manchester Metropolitan University and Buoyancy Aerospace V1 Limited KTP 24_25 R1

To develop leading digitalisation knowledge and embed a lasting culture of innovation that will enable the business to agilely scale operations and exploit new opportunities in the Aerospace, Defence, and Space sectors.